Transiting exoplanets around hotter stars

Many hot or rapidly rotating stars do not produce good radial-velocity signals that allow the usual methods of validating transiting extra-solar planets. Thus, very few transiting exoplanets are known around A stars or rapidly rotating early-F stars. The PhD programme will instead try to validate hot-star planet candidates from the WASP-South survey by using the Doppler tomography method, exploiting data from facilities such as the ESO 3.6m/HARPS. This programme thus aims to open up a new area of exoplanet discovery space.